Targeting the disting immunosuppressive functions of CD4+ regulatory T (Treg) cells in cancer

T cells coordinate immune function by differentiating into highly specialised cellular lineages that either drive or suppress immune reactions. Whereas effector T cells cause immune activation and can promote clearance of infections and cancer, regulatory T cells, dependent upon the transcription factor Foxp3, powerfully suppress their function, preventing excessive autoimmune and allergic reactions but promoting deleterious immunosuppression in cancer. As a consequence, Treg cells play a pervasive role in health and disease. Mechanisms that control the induction and function of Treg cells are incompletely elucidated. Their discovery will enable development of a powerful new class of therapies aimed at manipulating immune function in patients with autoimmunity, chronic infections and cancer.
The laboratory utilises mouse genetics, cellular immunology and molecular biology to dissect mechanisms that control the development and function of Foxp3+ Treg cells1-3. The aim of this project is to apply a genome-scale functional genetic screening approach to identify genes driving Treg cell differentiation. CRISPR/Cas9-mediated genetic perturbation screening4 will be performed using genome-scale perturbation libraries in pooled populations of Treg precursor cells and the identity of mutations conferring selective enrichment or loss of subsequent Treg differentiation in vitro and in vivo will be recovered using high-throughput sequencing. Validated data will be used to construct a global picture of the complement of factors involved in the differentiation of Treg cells and identified genes will be further validated using CRISPR/Cas9 and conventional mouse genetic and cellular immunology approaches.

The student will gain exposure to a variety of cutting-edge approaches in molecular biology, cellular immunology and molecular biology, including high-throughput sequencing-based techniques. The student will benefit from working in a highly collaborative environment within